The effects of contractualisation on planning processes and decision-making: a comparative analysis of actors and interests in English and French plan

The increased role of private market actors in the implementation of local and national planning policy can be seen in greater use of private contractual obligations by administrative authorities. The ways in which this contractual association of different actors and interests to planning decision-making fits with the ambitions to prioritise transparency, public participation and democratisation are complex and difficult. These issues directly impact what and who places are made for. This project will scrutinise, in England and France, the contractualisation of planning decision-making processes, exploring real-world development projects. It will enhance our understanding of these processes and their socio-spatial consequences.